The realisation of child agency

The realisation of child agency: to what extent do curriculum policy and practice in Scottish schools foster
the agency of young people as active participants in the world?